CLEAN: Clean Logistics for Emerging African Nations

This project accelerates the development of technologies that will support OX to deliver a transport-as-a-service (TaaS) business model for a low-cost, flat-packed, electric off-road vehicle. New markets are opened up by developing a purpose-designed product and a new business model which is suitable for emerging markets, supporting economic growth.

The innovations in this project include the development of advanced, affordable EV technology through UK localisation of EDU assembly and manufacture, battery cost and density optimisation, lightweight resilient structures, intelligent off-road traction, and an advanced end-to-end closed-loop digital ecosystem. All of which will optimise cost and efficiency.